A Scalable Organocatalytic Process for the Chemical Recycling of Poly(ethylene terephthalate): Catalyst Design, Mechanism, and Kinetic Analysis

Joseph Sutton is studying chemical recycling of polymers, specifically polyethylene terephthalate (PET). In collaboration with researchers in Chemistry, a series of dual ionic organocatalysts (DBU:PSSA and DBU:TSA) have been prepared, characterised and tested. Joseph has in particular carried out the catalytic tests to measure reaction rates and conversion of polymer under varying conditions. From this he has derived and fitted suitable kinetic rate models including modified shrinking core equation. He has also tested the depolymerisation of industrial plastic materials including PET bottles, films and felt boards, showing the catalytic process to be effective and scalable. He has investigated any observed effects such as product inhibition of the rate, with further characterisation tests and proposed theories and mechanisms to explain these.